Development and in vivo application of novel imaging protocols including multi-radionuclide and planar scintigraphy methods for improved diagnostics,

Molecular imaging using positron emission tomography (PET) and single-photon emission computed tomography (SPECT) are core tools in disease management, including the diagnosis and staging of many cancers. Technological advancements in scanner hardware and improved data management techniques, including the use of artificial intelligence (AI) in image processing, provide opportunities to introduce and adapt on new imaging methodologies to expand the quantity and quality of data collected. Such methodologies can be used to improve diagnostic accuracy, patient stratification and response to therapy.
This research aims to design, develop, implement and validate new molecular imaging protocols in preclinical models. Such protocols include but are not limited to planar scintigraphy methods and multi-radionuclide imaging. Additionally, this research will incorporate novel image analysis methodologies required to analyse data acquired from novel imaging protocols. Examples of data analysis methodologies include the treatment of multiple-radionuclide data, which may require advanced spectral analysis, and dosimetry calculations. Data analysis methods developed as part of this research will be validated against existing platforms, where available, and will be supported by AI and simulation models, where relevant. Validated protocols and data analysis methods may then be proposed for clinical translation.
Developed protocols and image analysis tools will be validated in preclinical animal models of cancer to demonstrate applicability in basic research and clinical translation. For example, planar scintigraphy methods can be performed under rapid, dynamic protocols capturing early timepoint biodistribution data from prompt-gamma isotopes, in vivo. Multi-radionuclide imaging allows for multiple biological pathways to be targeted simultaneously for improved diagnostic readouts. Both methods can be used to collected dosimetry data in new ways at the preclinical stage.